Learning 4.0: Live Collaborative Learning in Virtual Reality

Sending employees to in-person training sessions has always been expensive for the company (paying for travel, venue hire, accommodation, etc.) and time consuming for the employee (travelling to a venue and time away from office work), and now there poses a health risk due to Covid-19 too.

In a world which is shifting to remote work and remote learning, we are focused on the future of learning and how we can use emerging technologies as a catalyst for more effective, efficient learning.

Our objective is to create a collaborative, remote training tool in virtual reality (VR), which enables employees to participate in live training sessions from anywhere in the world and provides organisation with detailed metrics for ROI. The trainer and trainees would put on a VR headset from their homes, and enter a training session in VR, where they would be immersed in realistic virtual environments such as meeting rooms, a lecture theatre, and press conference. They could also upload their own presentations and notes into the session, receive instant AI-powered feedback as well as peer reviewed feedback, and trainers/ managers could monitor their progress through our analytics dashboard (which is pre-built backend and used with our existing products).

Given that the majority of learning and development training is conducted face-to-face and most of this has been cancelled for at least 2020, our tool aims to help businesses transition to a remote training method. We can work with SMEs to help them adapt to (and survive) this new world of learning, as well as with larger organisations who train their employees in-house. Crucially, employees can still attend training that's essential for their personal and professional development, in an effective, experiential way and with a level of presence that can only be replicated using VR.